SEEYouth: Social Innovation through Participatory Art and Design with Youth at the Margins

Recent research by the International Labour Organisation has highlighted the grave challenges faced by young people across the world in terms of social engagement, where currently 621 million young people aged 15-24 years old aren't involved in education, employment or training. The problem is currently severe within countries in the global South and serious in those in the global North, and the situation looks concerning with an increased risk of marginalisation when unemployment is expected to triple for future generations.

This project will respond to these social challenges of marginalisation experienced by youth and young adults. By focusing on cases on both sides of the Atlantic: homeless and refugee youth in Brazil and young people at socio-economic margins and who have refugee or immigrant backgrounds in Finland, we will look to address the ways that research can inform social innovation to improve young people's well-being through the use of arts-based research methods and participatory art and design approaches. Bringing together researchers from Brazil, Finland, Canada and the United Kingdom, the project will produce novel solutions through close collaboration between experts in the social sciences, arts and humanities.

We are particularly interested in taking an in-depth holistic and participatory approach, and will be making use of an innovative Trans-Atlantic Mirroring (T-AM) method which is an important tool for understanding the range of complex social challenges that lead to marginalisation. This kind of 'mirroring' allows us to reflect and analyse our activities at the same time, and will foster mutual processes of learning between the young people involved in the two case studies. By doing this we will be able to implement the promising innovations that will appear on both sides of the Atlantic and, ultimately, strengthen young people's own sense of agency across three continents.

By using a range of creative methods to undertake the research, and based on participatory art and design's strong moral commitment to communities, our research aims to support new contexts for youth engagement and empowerment, generate innovative outcomes, and increase the practical application, scalability and impact to help reduce youth marginalisation across the globe.

Our findings will have important practical and theoretical implications - for other academics and among the wider communities of organisations, charities, cooperatives, authorities and policy-makers who share our concerns for youth marginalisation. Our results will benefit those young people working with us as part of the project and the communities they belong to, as well as the groups that work with them. They will also be shared with educators and researchers who might want to develop and continue the approaches we take. We will also be communicating with key decision-makers as part of how we share the project's findings.

Potential impact
Direct beneficiaries will primarily be the case study participants themselves in Brazil and in Finland: young people from Kemi City, Espoo and those working with COOPAMARE co-operative. Their engagement with the research will not only shape how the project develops, but their experiences (in particular of the proposed 'mirroring' methodology) will look to strengthen their own sense of agency, shape the potential for social innovation within their communities and benefit from internship opportunities offered in WP4.

The project has developed to include a number of cooperation partners (CPs) who are central to the operation of each case and who will be among the primary direct beneficiaries of the research. Members of the consortium have worked collaboratively to draw on existing long-term relationships with community groups which will inform both the impact of the research and help develop the potential range of indirect beneficiaries.

- Education Department, Kemi City (Northern Finland)
- SOS Children's Village, Espoo (Southern Finland)

In Finland, working with CPs on the case study will allow for them to benefit from the outcomes of the research - to address the shared challenges of social exclusion for young people and the increasing number of youth leaving education and / or employment - impact on policy. For users, who are most at risk of social exclusion and segregation, their involvement will be via an integration with the methods of participatory art and design, mapping their identity and gaining a sense of agency, facilitating collaborative thinking and sharing through cooperation (both between themselves and working together with other stakeholders) as a means to contribute to positive well-being, social cohesion and integration, engagement with education and employment).

- COOPAMARE Cooperative, Sao Paolo (Brazil)
- Projeto Quixote, Sao Paolo (Brazil), an NGO working with youth, children and families in the context of drug addiction
- Editora e Galeria Choque Cultural, Sao Paolo (Brazil) - an arts organisation hosting an exhibition of work produced in the project
- Cicla Brasil, Sao Paolo (Brazil) - assisting in the evaluation of WPs
- ARCAH, Sao Paolo (Brazil) - an institution which helps to integrate young people in society

In Brazil, working with the COOPAMARE Cooperative and, in particular, both management and service users who are currently facing internal challenges (prejudice against transgender members, difficulties in communication and cultural frictions among the range of groups involved in the co-operative). For the young adults involved in the COOPAMARE activities they will benefit by way of being involved in the research (both directly and indirectly) - to create new social and economic opportunities and diminish cultural barriers, both between each other and the wider society and communities of Sao Paolo. CPs will benefit from engagement with the research and related dissemination activities.

NGOs, grassroots organisations and those working with marginalised youth in different contexts will benefit by way of the establishment of a communications platform as part of WP5, where relevant pedagogical findings, tools and outcomes will be shared.

Policymakers will benefit from a policy brief on best practices on working with youth at the margins that will be produced as part of the project's final stages.

Media and the general public will benefit from the range of communications and public-engagement activities that will be developed as part of WP5. The project website will at as a hub for such potential impact, calling for user engagement and interaction through comments, responses and the wider sharing of content.